Quantum Collective Knowledge

"Quantum Collective Knowledge (QCK) is a product that enables businesses to be ready for the revolution in computing power offered by quantum computers. QCK organises and simplifies the devise quantum computing offering allowing companies to initiate and lead groundbreaking, interdisciplinary and collaborative research projects into hybrid quantum and classical computing.

QCK enables fair and reproducible benchmarking, optimization and co-design of quantum software and hardware while dramatically reducing time to market and R&D costs. It represents the first practical framework for hybrid quantum and classical computing."